Non volatile photonic memories and circuits

The project is tackling a major technological roadblock associated to silicon photonics circuits and aims to demonstrate photonic memories based on CMOS photonic waveguiding structures. The potential breakthrough derived from these components will enable the development of innovative reconfigurable photonic circuits in applications such as artificial intelligence (in particular neuromorphic) and non-volatile photonic switches. The student will work alongside research assistants, industrial partners, national and international collaborators to develop innovative integrated photonics circuits.